Newton Fund - Joint research of key technologies and commercialization of a novel thin-film photovoltaic vacuum glazing (PV-VG)

The proposed project is concerned with the development and manufacturing of a revolutionary photovoltaic vacuum glazing (PV-VG) for building applications. The PV-VG design features lower heat loss and lighter weight compared with double or triple glazing, and eliminates the need for inert gases such Argon used in conventional windows. The proposed PV-VG technology also generates electricity using the laminated thin-film PV cell and makes use of low-e coating to reduce radiative heat loss or gain to offer better thermal comfort and energy saving. The application of this innovation across buildings for public use, community centres and social housing will have a direct impact on improving the energy security, comfort and economic lives of the ODA citizens.